PLAT-I Feasibility & Validation - Floating Inshore Tidal & River Energy Platform

Sustainable Marine Energy Limited (SME) is seeking funding from the Innovate UK Energy Catalyst - Early Stage

- to carry out detailed design and test tank validation of a novel floating platform for the capture of renewable

energy from tidal and river currents. The primary project output will be a complete validated design of the

PLAT-I (I:Inshore) platform ready for first full scale production. The first units will be demonstrated in 2 pilot

deployments in late 2017 - one in Orkney and another in Singapore - with plans for subsequent array

expansion. The PLAT-I platform will be integrated with other innovative system elements - mooring system,

rock-bolt subsea anchoring and next generation in-stream turbine from Schottel Hydro - to form a complete

commercial product offering. The PLAT-I system exhibits the potential for a transformative impact in UK and

internationally as it will be specifically designed for deployment in less energetic, lower flow deployment

locations that have hereto not been considered to be viable in terms of strength of onsite tidal or river flow

resource.